Investigating short-term variations in ice-marginal lake area using high-resolution imagery and its relationship with glacier dynamics in Iceland

This project aims to further understand the subglacial system of soft-bedded glaciers Fjallsjökull and Breidamerkurjökull through the use of high-resolution (3m) satellite imagery and very high-resolution UAV imagery.